Operationalising Evidence-Based Management of Marine Biodiversity Beyond National Jurisdiction in a Changing Ocean

An interdisciplinary investigation of the science-policy interface of marine biodiversity beyond national
jurisdiction to operationalise evidence-based management in a changing ocean.